Feasibility Assessment of a New High-Efficiency Flexible Perovskite Solar Cell Technology for Use in High-Volume Consumer Electronics Applications

The project aims to study, assess and quantify the technical and commercial feasibility of a newly developed Solution-Processed Sintered Nanocrystal (SPSN) perovskite technology demonstrated on 0.3 cm2 cells with record efficiency of 15.1%. The technology promises applications in high-volume consumer electronics and electricity generation from glass windows. The SPSN technology reduces Titanium material use by x100 and enables the fabrication of perovskite solar cells on flexible substrates such as polymers. This can potentially reduce the cost of solar cells to 30% of today's commercially available Silicon-based products, enabling far greater applications to benefit from the solar energy.